Causal mechanisms behind intergenerational transmission of nutritional choices and their association with metabolic risk indicators

Low- and middle-income countries (LMICs) globally have undergone rapid urbanisation, and changes in demography and health behaviours. Whilst life expectancy at birth for many LMICs has improved, disease burden from non-communicable diseases, and years lived with disability have risen. In Sri Lanka, the setting for this proposed work, cardio-vascular disease is the leading cause of mortality (one in ten in the population has diabetes), and an exponential increase in hospitalisations is seen for these diseases. High prevalence estimates of cardio-vascular risk factors, including hypertension (18-20%), dysglycaemia (14-20%) and obesity (9-36%) have been reported.
Nutritional and dietary choices are key modifiable risk factors for both cardio-vascular disease and diabetes as well as their risk factors. However, looking at genetically sensitive study data, we know that they are heritable influenced behaviours but also that the genes associated with nutritional/dietary preferences are also correlated with the genes that influence metabolic risk. We also know that dietary choices are transmitted across generations: poor diet in parents causes poor eating behaviours in children which then lead to cardio vascular disease in the next generation. However, it is not clear what the mechanism of this effect might be: is it due to a direct behavioral impact or due to transmitted genetic factors and other family level variable like SES that can cause the association, and can we disentangle these effects?
The main objective of the study is to try to understand the mechanisms by which parental diet impacts child nutritional choices and metabolic risk factors. There are different routes through which transmission may occur. First, the association may be environmental, due to the child growing up in a family who provide nutritional diet (and even earlier taste development, in utero and during breastfeeding). Second, the association may be due to passive gene-environment correlation whereby the child inherits a disposition for a nutritional preference (e.g. a high fat diet) and a disposition for cardio-vascular disease but also the parent's provided unhealthy dietary environment during childhood and adolescence. The 'Children-of-Twins' design estimates the causal effects of parental on offspring traits while control for possible confounding familial effects. Using this design will help us understand the mechanisms underpinning intergenerational transmission of diet on cardio-vascular disease. This is of crucial importance given the increases in poor nutrition and metabolic risk factors in Sri Lanka and other South-Asian populations.
The current proposal will develop an interdisciplinary project which will use advanced structural equation modelling methods of data from twins and their children to help us understand the mechanisms underlying intergenerational transmission of diet and nutrition within families and how these impact on cardio-vascular disease. The project represents a collaborative effort across KCL, UCL, Keele and the Institute for Research Development in Sri Lanka. We seek to build on an existing resource based in Sri Lanka - the Colombo Twin and Singleton Study (CoTaSS), a well-phenotyped, epidemiological sample. This resource will be expanded by following up our current participants and extending the sample to include their children.
We ask for funding to cover a 7-month period between June 2019 and January 2020 to undertake some key activities that would strengthen our application for the full stage: Activity 1: Establish new collaborations and partnerships in Sri Lanka with local experts in eating behaviours, nutrition and diet. Activity 2: Investigate and develop the psychometric properties of the current nutrition questionnaire. Activity 3: Re-contacting participants from the CoTaSS study and ascertaining whether they have had children.

Technical abstract
Low- and middle-income countries (LMICs) globally have undergone rapid urbanisation, and changes in demography and health behaviours. Whilst life expectancy at birth for many LMICs has improved, disease burden from non-communicable diseases, and years lived with disability have risen. In Sri Lanka, the setting for this proposed work, cardio-vascular disease is the leading cause of mortality, and an exponential increase in hospitalisations is seen for these diseases. High prevalence estimates of their risk factors, including hypertension (18-20%), dysglycaemia (14-20%) and obesity (9-36%) have been reported.
Nutritional and dietary choices are key modifiable risk factors for both cardio-vascular disease and diabetes as well as their risk factors. They are not only genetically influenced behaviours but are also genetically correlated with metabolic risk indicators and known to be transmitted across generations. However, whether poor diet in parents leading to cardio vascular disease in the next generation is due to a direct behavioral impact or due to transmitted genetic factors and other family level variable like SES that can cause the association, is less understood.
The main objective of the study is to examine the mechanisms by which parental diet impacts child nutritional choices and metabolic risk factors. The association may be environmental, due to the child growing up in a family who provide nutritional diet. Or the association may be due to passive gene-environment correlation whereby the child inherits a disposition for nutritional preference and for cardio-vascular disease but also the parent's dietary environment. The 'Children-of-Twins' design estimates the causal effects of parental on offspring traits while control for possible confounding familial effects. Using this design will help us understand the mechanisms underpinning intergenerational transmission of diet on cardio-vascular disease.

Potential impact
Cardio-vascular disease and diabetes are common and impairing conditions in LMIC(s), not only associated with high mortality and premature death, but also with high economic costs due to medical care and hospitalisation. Nutrition and diet are key factors known to impact these conditions and are potentially modifiable, but we first need to better understand how the impact of nutritional choice in parents works to lead to increase in cardio-vascular disease in the offspring. Is there a causal effect of the nutritional environment that parents provide for their children up an above the genes they transmit to their offspring that give rise to eating behaviours and other metabolic risk factors?

We believe that the research results from the current proposal will be of interest to a broad range of individuals from academics to policy makers, clinicians and the public. What does it mean if we say that eating behaviour as well as risk to develop cardio-vascular disease is under genetic control? Our Public and Patient Involvement Engagement workshops will bring together relevant stakeholders in SL (patients, local nutritionists, parents, GPs) to guide and inform on diet habits. They will also play an important role in translating the results from this work to establish health-promoting behaviours as well as to help us in communicating genetic results to the public. It is important to communicate results of this research in a way that it is understandable. We will pay special attention to trying to shift away from "genetic/environmental determinism" prevalent in the media today. We will prepare press releases of published research in plain language and will also actively seek out activities that will bring the results of this research to the public's attention with the help of our PPIE work.